Low Cost 3D Scanner

"Offer advice on:

*product development of a revolutionary way of depicting information using maps
*sorting, cleaning and formulating the data collected
*inherent restrictions caused by loading and caching on mobile devices
*mobile network data transfer levels.
*best practise for user interface (UI) and user experience (UX) for representing academic information in a simplified family-friendly display version
*best practice of other city digital maps"